STRUCTURES 2025: A HIGH FIDELITY, DATA RICH, PARADIGM FOR STRUCTURAL TESTING

The overarching aim is to develop a facility for the testing and evaluating of large structures, called Structure 2025. To construct such a facility it is necessary to purchase specialist equipment, which comprises imaging, loading and control systems. Structures 2025 will provide a novel integrated imaging and loading system that is flexible, and can be used for the testing and assessment of a wide range of structures across industry sectors. The unique feature of Structures 2025 is that it will, for the first time, enable data-rich studies of the behaviour of large components and structures subjected to realistic loading scenarios mimicking the behaviour of a structure in service. It will be possible to model the loads felt by aircraft in flight, railway structures, bridges and cars and understand better how the structure supports the load experienced in service. Structures 2025 will enable the introduction of new lightweight materials into transport systems allowing energy savings and a more sustainable approach to design. The uniqueness of Structures 2025 is predicated on imaging, where large amounts of data can be collected to provide information about the structural response. The imaging will be based on both visible light and infra-red camera systems which capture data from the loaded structure and used to evaluate strains and deformations. Traditional sensors take only point readings, whereas images provide data over a wide field of view, since each sensor in the imaging device provides a measurement, the terminology 'data-rich' is applied. A complete system integration will be developed and implemented, that combines the load application using a multi-actuator loading system with the imaging systems. The combination of techniques into a single integrated system will be unique internationally, and will enable the accurate assessment of the interactions between material failure mechanisms/modes and structural stiffness/strength driven failure modes on a hitherto unattainable level of physical realism. Structures 2025 will provide what can be termed high-fidelity data-rich testing of structural components, to integrate with multi-scale computational modelling to provide better predicitive models of structural failure and create safer and more efficient structures.

Structures 2025 will be developed in close collaboration with 16 industry partners, representing the rail infrastructure, civil engineering, experimental technique development, energy systems, marine and offshore, and aerospace sectors, as well as several university partners.

Potential impact
The realisation of Structures 2025 will boost innovation and technology development across industrial sectors, where structural design practices generally are restricted by conservative conventions. Structures 2025 will unlock barriers to innovation, which will provide a technological leap in design and benefit strongly the industrial project partners. This in turn can be directly transferred into economic impact through added value and innovative products, shorter time to market, increased reliability and customer satisfaction.
The Structures 2025 facility relevant across industry and application areas as evidenced by the industrial support and partnership. This is because it has the potential to achieve a paradigm shift in the assessment and understanding of limit states, damage initiation/ progression and failure of large structures. The core novelty is achieved by integrating structural testing with high resolution full-field imaging. This will enable substantial advances in the understanding of the failure processes in materials, and the performance and failure envelopes of composite components and substructures, resulting in novel design methodologies.
It is envisaged that the developed high fidelity testing methodology will become part a mainstream part of structural testing, and with a view to the future a key enabler for a move towards 'virtual testing' becoming a reality as is the long terms goal in industry sectors like e.g. aerospace and automitive. The interaction with and dissemination to the industrial partners and end users will represent an important path for impact and exploitation. It is intended to develop research and technology projects using Structures 2025 through, e.g. Innovate UK, with the industrial collaborators taking the lead. It is envisaged that within 2 years of the project start date a working demonstrator will be available to showcase. This will put the UK into an important economic position with a developed, paradigm shifting technology for testing of large structures thereby improving UK competitiveness. It is intended to showcase the UK developed technology, through a dissemination meeting and on the international stage at conferences and other events.